Adaptive Robot Interface for Cognitive and Physical Assistance to Older Adults

In recent years, developments in medical sciences have led to a significant increase in the number of older adults in countries around the world. Older adults typically prefer to live independently, i.e., to "age in place", and they report better health and quality of life when they do so. To age in place, older adults depend on caregivers, which include family members, friends, neighbors, or health care professionals. Since such caregivers are in short supply, researchers have developed assistive robots to meet some of the support needs of the older adults. However, most assistive robots operate on a predetermined routine (e.g., provide reminders about medicines, or demonstrate exercises to be performed), and often highlight problems after they have occurred (e.g., indicate that someone has had a fall). To truly assist humans and to gain acceptance, an assistive robot should be able to adapt its behavior to the capabilities, needs, and preferences of each individual older adult. It should, for instance, recognize human intent before the activity has been performed, and infer action capabilities without being required to observe the human perform the task repeatedly, offering help only when capabilities do not match intent. As the older adult's capabilities are likely to change over time, e.g., due to medical procedures or conditions such as muscular dystrophy, depression or dementia, the robot should also be able to identify, track and adjust to these changes over time. Furthermore, the robot should be able to communicate its decisions, underlying beliefs, and related experiences to humans at a suitable level of abstraction, both to foster trust among the humans in use of these robots, and to allow the humans to revise the robot's operation to suit their needs. These requirements map to fundamental physical and computer science challenges in knowledge representation, reasoning, learning, and interaction.
The objective of this project is to build a computational framework that enables a robot to assist in caring for older adults in real-world scenarios. This necessitates the framework to be reliable, adaptive and understandable. Unlike most of the current work within the field, to accomplish this objective our framework will seek to exploit the dependencies between the challenges in knowledge representation, explainable reasoning, and interactive learning rather than focus on each individually. The robot will be equipped with incomplete commonsense knowledge about the domain (e.g., likely location of objects), human cognition (e.g., theories of reasoning, learning and memory), human motor control (e.g., bio-mechanics), and tasks (e.g., typical schedule of an older adult). These will be liable to local revision and expansion upon acquiring new data. To be effective in a real-life scenario, the robot will have to be capable of both structured as well as dynamic leaning in order to thrive both when data is abundant as well as sparse. The robot will use sensors to observe the world, and actuators to interact with the world. The robot will reason with this knowledge to interact with specific human participants, incrementally revising its knowledge based on experience and adapting its reasoning and learning to the tasks and humans at hand. It will also be able to explain its decisions, the underlying knowledge and beliefs, and the experiences that informed these beliefs - both upon enquiry and spontaneously upon the observed need of the user.